Poultry Gut Health

Necrotic Enteritis (NE) is a widespread problem with poultry gut health, leading to losses in the global

Poultry industry of over £3bn, a burden of £25-30 million in the UK. We are developing a monitor that

will indicate when the poultry are developing this problem in their guts, allowing farmers to take early

and effective action, with non-antibiotic interventions, to turn the condition around – leading to

improved animal health and welfare, an improved quality product and greater productivity. This will

help the poultry farmer fulfill the public’s double edged requirements or inexpensive chicken meat and

improved animal health and welfare.

This technology is being developed for other livestock conditions, where we also expect to be able to

provide the enabling tool for the farmer to improve his productivity while meeting the animal welfare

demands on the 21st century public.